Kennet - Digital Acoustic Reproduction

Through Proof of Concept grant funding, we aim to develop the technology to accurately
analyse and reproduce the dynamics of an acoustic instrument to provide a true representation
of that sound at higher volumes. We will do this through Digital Signal Processing (DSP)
within the amp and by calibrating and utilising the benefits of digital amp technology.
Through development of ‘Kennet’ technology, we look to enter the acoustic amp market and
develop further applications for the DSP solution. In the short term (3-5years) we aim to
create a range of innovative acoustic guitar amplifiers. In the longer term (5+years), we will
develop a range of spin-off products such as guitar pedals, rack processors and Virtual Studio
Technology Plug-ins. This project will build upon the success of Blackstar’s ID:Series &
ID:Core range of digital amps for electric guitars. Developed on the back of TSB grant
funding, they have become the 2nd best selling guitar amplifiers in North America, in front of
well-known brands Marshall and Peavey. With two further patents, Blackstar have gained an
international reputation for innovation and engineering quality. In the last 12-months, sales of
our digital amps have grown to 50% of our total revenue. With the acoustic guitar
amplification market set to increase, Blackstar will benefit from funding at this stage to
develop Kennet technology to meet the needs of acoustic guitarists & capitalise on this
growing market whilst significantly expanding its business potential. In turn, we believe we
can deliver new abilities for musicians to hear the true sound of an acoustic instrument and
broadcast it to the widest possible audience. As musicians ourselves, we see this as the
greatest value.